A novel circadian output circuit linking sensory input to sleep/wake states

Sleep is essential for normal nervous system function, and thus normal behaviour, in a wide range of organisms, including species as divergent as humans and fruit flies.

When we fall asleep is generally thought to be regulated by two processes. Firstly, an internal timekeeper - the circadian clock. Secondly, a homeostat that measures our level of tiredness. These two processes are largely internal, yet it is an obvious truth that our external environment has a profound impact on our sleep patterns. Pro-arousal drugs, artificial light or uncomfortable temperatures all delay or disrupt our sleep, and poor quality sleep has been linked to both metabolic and psychiatric disease.

In non-human species, when to fall asleep is a critical decision, since eating and mating are paused and the organism becomes more vulnerable to predation. Here again, environmental cues must be sensed by an organism, and these cues somehow transmitted to sleep-regulatory regions of the brain.

A clearer understanding of how this process occurs at the circuit level is critical to advance our understanding of how sleep is modulated in a variety of species, including humans. We have chosen the fruit fly, Drosophila melanogaster, to investigate this issue.

We recently showed that high temperatures in the morning prolong wakefulness in male Drosophila via temperature-sensing neurons signalling to a subset of the circadian clock network called DN1p neurons, which are wake-promoting in the morning at high temperatures. We now identify a novel output circuit downstream of DN1p neurons that mediates this effect. We find that DN1p neurons project to a brain region called the Anterior Optic Tubercle (AOTU). We present data showing that the AOTU contains sleep-promoting neurons that are inhibited by DN1p neurons. We propose experiments to characterise this circuit in detail and to identify additional downstream connections. Through these experiments, we aim to discover how the circadian network in Drosophila is linked to wake/sleep-promoting centres in the fly brain, and how the activity of these circuits is altered by environmental stimuli.

Technical abstract
Here we propose experiments to delineate and functionally characterise a novel circadian output circuit in Drosophila that integrates circadian and environmental cues to drive wakefulness.

We previously showed that two classes of temperature-sensing neurons (ppk- and TrpA1[SH]-neurons) form synaptic connections with DN1p clock neurons in the Drosophila central nervous system. DN1p neurons are wake-promoting in the morning, and thermo-sensitive input from ppk- and TrpA1[SH]-neurons enhances morning wakefulness in a DN1p-dependent manner. We now present preliminary data identifying a critical circuit downstream of DN1p neurons that mediates this effect. Building upon this work, we suggest further experiments to elucidate the molecular composition of the synaptic connections linking DN1p and TuBu neurons, and to define additional downstream circuit components.

Furthermore, we describe experiments utilising state-of-the-art optogenetic, optical imaging and genetic techniques that will help to elucidate how this circuit regulates sleep/wake states, and define how circadian and temperature information is encoded in the activity of this circuit.

Through these approaches we will address a key question in behavioural ethology and circuit neuroscience: how are internal and environmental cues integrated to drive ethologically relevant changes in behaviour?

Potential impact
Sleep is a critical and highly conserved behaviour within the majority of vertebrate and invertebrate animals. Consistent with this, sleep regulation is essential for optimal human health, wellbeing and performance. Indeed, sleep loss due to shift work, drugs, or artificially high light levels has been linked to a range of health problems, including depression, obesity and addiction. This later point highlights the fundamental importance of understanding how environmental factors influence sleep. Our proposal will significantly enhance our knowledge-base in this key area. Thus, our research will yield health benefits as well as societal and economic impacts to a significant proportion of the general public.

Our public engagement plan will also help promote direct communication between researchers and interested members of local communities, including local school pupils. Drosophila are a wonderful species for teaching genetics and illustrating how a relatively simple organism that appears radically different from our own species can nonetheless profoundly enhance our knowledge of how the human brain works. We are adept at demonstrating aspects of Drosophila genetics to non-scientists in a way that powerfully demonstrates how single gene mutations or circuit manipulations can impact nervous system function and behaviour. We will continue and extend this outreach work to interested parties within and outside of the London area.